Enhanced Customer (and Crew) Voice and Broadband Provision on Passenger Trains

Mobile voice and broadband provision on trains operating across the UK is generally poor at best. By far the largest problem is that no mobile operator can afford to provide 100% effective coverage across the railway network, typically worst in rural areas. Increasingly there are also issues of mobile network congestion in urban areas as data use from smartphones swamps the existing 3G networks. Innovation both on the train and in the provision and management of the train to trackside link can deliver a modern, reliable and consistent voice and data service supporting passengers as well as both the train and track operators. Importantly the solution will deliver revenue to the infrastructure owner and train operator and can be replicated and exported to a number of other countries that are experiencing similar problems.